Smart suit for weight loss

This project draws on world-class sports science expertise to evaluate our concepts for a new exercise machine that’s uniquely effective and enjoyable for enthusiasts and casual users.
y